Controls on nitrogen fixation in the subtropical North Atlantic Ocean and the Mediterranean Sea

This project will investigate the factors which control nitrogen fixation rates and the susceptibility of the marine N cycle to perturbations with ongoing climate change.